Exploring the effectiveness, transferability & interpretability of sub-policies learnt via Neuro-Symbolic Multi-Agent Value Decompositional Reinforcem

The main aim of this project is to develop methods that improve the normative reasoning ability of data driven AI agents. Norms have been considered in the symbolic AI literature as a way of regulating agent behaviour to be more in line with human values. However, literature surrounding normative reasoning in the data driven AI community has been lacking. As the adoption of human facing AI agents, which are predominantly trained via machine learning, becomes more prevalent in society, it becomes ever more important that these agents abide by the social, moral and legal norms that underpin the societies wherein they operate. It is also important that the decision making of these agents remains thoroughly interpretable as many applications of these systems (e.g. self-driving cars, assistive robotics, collaborative robotics) are likely to be subject to political, judicial and societal scrutiny as their adoption rate increases.

The key research objectives of the project are to expand the ability of data driven, sequential decision making, agents in order to produce robust and interpretable methods for norm-based behaviour regulation on those agents. The current state of the art features algorithms that generally fall into one of two categories: 1) good interpretability and transferability of regulations but poor scalability (and, in tern, poor practical applicability) or 2) good scalability and robust regulation conformity but poor generalisation and strong reliance on opaque connectionist models. Data driven methods tend to largely fall within the second category, making them more difficult to trust by regulators and policy makers, illustrating the core motivation behind this project.

To achieve these objectives, we will use ideas from the fields of normative multi-agent systems, safe reinforcement learning, human-in-the-loop reinforcement learning and neuro-symbolic AI. The multi-agent systems literature contains a large body of work considering normative reasoning. This will act as a foundation for the implementation of our data driven normative methods (e.g. by giving insight into previous successes and downfalls of normative systems). Going further, the field of safe reinforcement learning is relevant as it focuses on regulating the behaviour of RL agents in safety critical environments - while the literature here focuses on safety constraints in the form of minimising 'risk' (generally thought of as physical damage to the agent or it's environment), these methods provide good insight in how best to impose behavioural regulations on agents in the RL setting (especially when considering the exploration of unseen states). Human-in-the-loop reinforcement learning methods are also considered as they provide a framework for learning with the assistance of humans, providing insight on how best to align agent behaviour with human values (e.g. via the use of preference-based RL methods). Lastly, neuro-symbolic AI provides ideas on how to improve both the interpretability (e.g. through the use of deontic logic formulae to represent normative restrictions) and the generalisability (through the analogical reasoning ability afforded through the use of logic-based systems) of data driven methods.

The expected novel contributions of this project are a set of algorithms and/or frameworks that can train agents to act in ways that are more closely aligned with the expectations of the humans that may interact with them. Due to the interpretable, logic-based, norm representations used as input to these algorithms, specifications on behaviour regulation will be more easily interfaced between the human designers and AI agents, allowing for a better understanding of how agents produced with these systems will behave. The aim of this being to allow for better and more trustworthy adherence to policies surrounding AI agent behaviour in future.

This PhD is relevant to the following EPSRC research area: Artificial intelligence technologies